Open Sign Initiative

Open Sign is an online hub connecting businesses and customers in communities during and beyond COVID-19 related disruption.

Open Sign brings the most up to date & relevant info to customers looking to support their favourite local businesses, and helps those businesses get relevant information out to new and existing customers quickly and easily.

With different businesses using myriad different social platforms, finding up-to-the-minute information can be very difficult. As a society we have become too dependant on social media for the distribution of important information. A large percentage of the elderly don't have access to social media. Additionally there is a growing percentage of users from all ages groups who choose not to participate in in social media for their own reasons. So if members of the public are only active on one or two (or zero) social platforms, they risk losing visibility of essential updates on local businesses. Open Sign breaks down this barrier. No membership is required, and the site has been built with COVID-19 specifically in mind.